On chip quantum photonics using heterogeneous integration

Quantum photonic integrated circuits (QPICs) will play a pivotal role in the evolution of quantum systems, moving from the current status incorporating just a few quantum bits (qubits) and expanding to accommodate thousands of qubits. This project will involve the development of III-V semiconductor QPICs with embedded quantum dots and extending this work to explore a heterogeneous approach to QPICs, combining different materials systems to enable high efficiency quantum emitters coupled to low loss, reconfigurable photonic circuitry. The research will involve sophisticated computational and photonic design of semiconductor quantum dot-based single photon sources, advanced fabrication and quantum optics experiments using state-of-the art laboratory facilities.